ARTHEMIS - Automated Rapid THErmal MappIng using phosphor paintS

Thermal management of components in the hot sections of jet engines is critical to the development of more efficient engines and thereby to the delivery of the industry's ambitious emissions reductions targets. To date there are no methods available providing component temperature mapping without data gaps, without REACH restrictions and without commercial restrictions.Furthermore Sensor Coating Systems has shown over the past 18 months a sigificant interest from the automotive industry using the new technology in low temperature regimes. Providing this facility would deliver game changing capability of significant commercial value to the industry and the facility provider. Sensor Coating Systems (SCS) aims to be that facility provider. SCS is developing thermal history sensors for use in extreme environments inside gas turbines and jet engines. This patented technology comprises sensors with memory that record the temperature to which they have been exposed so that it can be read out off-line. The objective of this project is to scale up the paint manufacturing and develop robust signal processing methodologies in combination with off-the-shelf automation equipment. This will establish a rapid surface temperature mapping technology that can be offered as a commercial measurement system or service for the aerospace, power generation, automotive, milling industry and in other industrial sectors.